Green Engineering - knowledge-based delivery of sustainable products in plants. Engineering Sustainable Phenolics

Technical abstract
WP3 aims to exploit the naturally high content of soluble phenolic glycosides (PGs) in short rotation coppice (SRC) willow to extend the value chains of this UK biomass crop developing products of relevance to pharmaceutical and industrial sectors. We will utilise knowledge and resources from the previous Tailoring Plant Metabolism ISPG to position SRC willow as a vehicle for the ‘green’ production of bio-phenolics for industrial use with a particular emphasis on optimisation of yield and the relative ratio of differentially substituted phenols for biopolymer products. We will also further develop our work on bioactive leads for pharma and agriculture. To achieve these goals WP3 will complete the functional assignment of the enzymes of the novel biosynthetic pathway to salicortin as well as those genes responsible for the 14 phenolic glycosides via functional analysis in poplar (GE and over-expression) heterologous expression in yeast and E. coli to provide biochemical data as well as access to commercially unavailable substrates. Multiplex expression of plant pathway genes will allow the study of small metabolons that appear in planta to co-ordinately process pathway molecules through unstable intermediates to stable end products. In willow and poplar we aim to understand the relationship between the PG pathway and connected pathways specifically phenylalanine (Phe)/tyrosine (Tyr) metabolism (i.e. shikimate flavonoid and lignin). WP3 also addresses the fundamental principles of hybridisation in willow which in combination with metabolic engineering in poplar will allow us to predictively breed for chemistry and incorporate new germplasm into the established willow crop improvement programme. Thus a new generation of engineered plants optimised for maximum biomass and carbon capture into specific phenols for pharma agritech and industrial uses will be realised.